Novel air guiding microstructured optical fibres

Hollow core optical fibres guide light in a hollow core surrounded by a delicately engineered microstructure that can be designed to confine light into the air core and guide it therein.
Hollow core fibres have many advantages over conventional optical fibres totally made of glass, such as an ultra-low latency, a much more linear behaviour, and the potential for lower loss. However, fairly little is yet known about their physical guidance mechanism and about the optimum microstructure design that can lead to ultimate performances.
In this project we will study the fundamental guidance mechanisms and apply machine learning techniques combined with finite element analysis (FEA) to optimise microstructured optical fibre claddings for various applications, such as short reach data communication and power delivery.

Key objectives:
- Develop enhanced physical understanding of the guidance mechanism in novel hollow core fibres;
- Develop a framework that incorporates both machine learning and FEA to optimise hollow core fibre cladding geometries;
- Identify and incorporate fibre application specific requirements into the framework;
- Generate next generation fibre designs;
- In collaboration with the research group, work towards the fabrication of these designs.